Physics of Life Network 2 (PoLNet2)

The 'Physics of Life' is a current Grand Challenge research theme for EPSRC. It is a very fruitful interdisciplinary research field, and a strategic investment for the UK because of the potential our research base has to make leading contributions at or beyond the best efforts in the EU, USA and China, even though we lag behind these somewhat in investment. The strategic imperative arises from (i) the new techniques in experiment, theory and modelling from soft matter physics, instrumentation (especially imaging) and computational physics (including large data processing), together with (ii) a rich field of biological challenges that require physical methods to address at many length scales of biological systems from the molecular to population levels. This is even more true now than at the start of the first Network. Examples of (i) are: advanced AFM of membranes, high-resolution and 3D methods in optical microscopy, high-performance computing of complex molecular matter, the subfield of 'protein physics', field-theories of phase separation, coarse-graining in macromolecular matter, active soft matter, non-equilibrium thermodynamics. Examples of (ii) are: tissue growth and form, cell differentiation, cellular environment sensing, cell membrane rafts, evolutionary dynamics, fibrillar self-assembly, molecular motors.

Potential impact
As well as academic beneficiaries and the UK research funding community, where constructive impact is anticipated, there is considerable impact anticipated in clinical research and in industry.

Major funders of clinical research including the Medical Research Council, Wellcome Trust, National Institute for Health Research (NIHR), Cancer Research UK and the British Heart Foundation increasingly recognise the key role that physics plays, not only in developing novel technologies, but also in bringing the physics paradigm to bear on major medical and biological research questions. This is exemplified by the NIHR Physical Sciences Oncology initiative (physics.cancer.gov) and the more recent Cancer Research UK Multidisciplinary Award Scheme.

There is also an increasing experience within related UK industry in a number of sectors (personal care, pharmaceuticals, medical engineering products, instrument manufacturing, etc.) that bringing the methodologies and techniques of physics together with biology can be transformation in developing new business and improving existing products.

A key feature of the translational strategy of PoLNet2 will be the inclusion of clinical research funders, clinical academics (drawing on their extensive clinical researcher networks funded by NIHR and others and institutes such as JIC and Crick) and industry. The intention is to develop translational research programmes linked to key themes in PoLNET2 including leveraging funding from industry for multidisciplinary focussed workshop events modelled on EPSRC practice and linked to cognate strategies (for example, Cancer Research UK "Grand Challenges")

Industry partners will be engaged by, building on existing industry networks where appropriate; for example, those available via the Innovate UK Precision medicine Catapult and the NIHR Health Technology and Diagnostic Evidence Cooperatives and Biomedical Research Centres (the latter with an estimated portfolio of more than 500 companies ranging from SMEs, biotech to major pharma and medical technology companies.

Major strategic infrastructure investments in linked and curated molecular and deep phenotypic data sets, including, for example, the MRC Centre for Medical Bioinformatics in Leeds and the Farr and Turing Institutes, offer the prospect of building and testing theoretical models developed by PoLNet2 partners.